Capillary pressure, relative permeability and wettability at critically-low saturated porous media (CRISP)

Darcy-scale theories of two-phase flow in porous media rely on two major constitutive equations; capillary-pressure- saturation and relative permeability-saturation equations. Both of these empirical equations are proposed for a range of mobile saturation and measured in the lab under equilibrium condition. Thus, at the residual saturation or below that (such as cases of evaporation, CO2 storage in surface, hydrogen storage at the subsurface) as well as highly dynamic condition these equations become physically not well defined.